ELIXIR-UK Coordination Office

Technical abstract
The ELIXIR-UK Coordination Office, based at the Earlham Institute in Norwich, will provide national coordination for the activities of the UK node of ELIXIR. ELIXIR is a European project to integrate life sciences data across the continent with the aim of facilitating the linking of data workwide. Each country involved in ELIXIR has its own Node, the UK's Node being ELIXIR-UK.

ELIXIR-UP coordination office will support a wide range of activities including:

Training in bioinformatics

Data integration

Provision of tools and data involving many other Universities and Research Institutes.

The Coordination Office will also promote the activities of Elixir and grow the network in the UK as well as work with funders to ensure sustainability of the network.